Innovative small scale Anaerobic Digestion technology - providing a cost effective process solution for locally produced organic waste.

The Small Scale Anaerobic Digestion Technology (SSAD-Tech) project will develop novel small scale AD process technology for the treatment of organic waste streams. The process results in biogas - used for electricity or heat generation - and digestate - which can be considered as a non-fossil fuel derived fertiliser.
The consortium is led by The Centre for Process Innovation (CPI) and includes CNG Services Ltd, Wardell Armstrong LLP and a specialist digestate testing company that is currently being introduced to the partnership. With grant funding from the government-backed Technology Strategy Board and will run over two years.
A part of the governments High Value Manufacturing Catapult, CPI is home to existing anaerobic digestion development facilities and is ideally placed to coordinate, direct and deliver the project.
The small scale AD system will be designed to generate income and power for enterprises such as farms and food manufacturers. Sustainable disposal of biomass waste is another benefit. The projects aim is to reduece capital costs of small AD plants, while delivering a process capable of accepting biomass feed streams, saving significant land fill tariffs and generating power, and/or revenue fromt he sale of power to the end user.